Rapid Genomic Library Generation Feasibility Study

New antibiotics are urgently needed to replace those that are lost to increasing antibiotic resistance. Demuris has been using synthetic biology approaches to access these silent or cyptic gene clusters by heterologous production. We have been working to extract the biosynthetic genes from poor- or non-producing donor strains and introducing them to a Superhost, optimised for antibiotic production and its own growth characteristics. We propose new methods that will accelerate discovery and exploitation of previously unseen antibiotics from existing libraries.